Precision measurements of neutrino interaction in the MicroBooNE detector

The MicroBooNE detector has been taking data since 2015 and started regularly publishing results. The neutrino interaction cross-sections measured by MicroBooNE collaboration are crucial for resolving many tensions between past data. The new findings are also essential for the next generation experiment that will require an excellent understanding of neutrino interactions.
The goal of the project is to develop a full analysis of one of the neutrino-induced pion production channels. During the project, the student will design the selection criteria for the neutrino interaction final state signature, calculate the systematic uncertainties and obtain the interaction cross-section. The student will utilise the LArSoft software, which is used by most of the experiments based at Fermilab. If travel is allowed again, Niam will also participate in commissioning of the SBND detector in 2022. Niam will attend two-three remote meetings per week, where he will report of his progress and will have the opportunity to ask for advice from experts from Lancaster and other institution that are part of the collaboration.